Lancaster University and Ceres Power Limited

To develop tools to optimise processing of materials involved in the production of the products throughout the manufacturing process through the use of predictive modelling capabilities.